Heriot-Watt University And Clariant Oil Services UK Limited

To develop of a range of phosphorus containing, Clariant patented, environmentally friendly polymeric scale inhibitors (P-Copolymers) to full commercial application.